Gas Quality Fuel Cell Feasibility Phase 1

A feasibility project to test whether a fuel cell based sensor (FCS), developed by Loughborough University and Des19ncor Ltd, is capable of sensing and calculating calorific values in natural gases, Hydrogen gases and Bio-biomethane in near real time, such that these can be used to control gas quality (i.e. Wobbe index and relative densities) in a fully integrated system for net zero purposes. To assess and test the technical barriers for the adoption of the new technology in the market with end-users from utility and industrial backgrounds.